The University of Manchester And M Wright & Sons Limited

To develop a design methodology to relate weaving pattern and aspect ratio to mechanical performance for 3D carbon fibre pre-form reinforcements for structural 3D composites.